Programmable Superconducting AC Machine (PSAM)

Superconducting machines are a means to greatly increase the torque and power density of electrical machines. In order to establish the magnitude of this increase, the partners in the TSB Programmable Superconducting AC Machine or PSAM project (i.e. Cambridge University, EADS Innovation Works, Magnifye, led by Rolls-Royce plc) will design, build and test a demonstrator superconducting machine in which both the stator and rotor are superconducting. The stator will use MgB2 superconductors and the rotor will employ programmable YBCO permanent magnet bulks. Initial indications are that the torque density increase is about 8 compared to conventional (non-superconducting) machines that can provide future benefits in a number of applications including transport, marine and aerospace.